Exploring the genetics of pigmentation in dairy cattle to build resilience to climate change induced heat stress

Exploring the genetics of pigmentation in dairy cattle to build resilience to climate change induced heat stress